Digestibility and gut health of plant-based food ingredients

SPG Innovation and the University of Leeds are investigating the digestibility and gut health of a range of creative and considered plant-based ingredients.